Energy Management System incorporating Integrated Retrofit Decision Model (EMSIRDecMo)

Development of a Decision Tool, integrated within an Energy Management System, for predicting outcomes of energy-related building retrofit actions, plus development of domestic demand side management functionality to enhance system stability, improve electricity market efficiency, increase wind energy utilisation and reduce carbon emissions.